High Volume E-Machine Supply from the UK (HVEMS-UK)

This project lays the foundations for Jaguar Land Rover and UK suppliers to combine their powertrain expertise and experience in a new, collaborative environment. This project will create an experimental "make-like-production" facility in which Jaguar Land Rover and our supply chain partners will participate in the investigation of manufacturing and assembly methods suitable for possible future use. The facility will include prototype machine tools and assembly systems which will allow us to research and innovate in this highly competitive area. The knowledge and confidence gained from the project will enable Jaguar Land Rover to continue to be market leaders in reducing consumption and emissions.